Tuck n' Snug

Tuck n' Snug has made an application for Growth Vouchers for strategic IP advise and management strategy in order to protect its product as the company grows both in the UK and overseas.